The "World of the Infinitely Small": An Emotional History of Animalcular Germ Theory, c.1660-1840

My project researches the emotional history of animalcular germ theory before Pasteur. It uses textual and visual
sources - ranging from medical and philosophical treatises to graphic satire, poetry, and Gothic tales - to track
the representation and imagination of animalcules between c.1660-1840. This research will explore how the
microscope's visualisation of minute living entities drew on diverse cultural registers and show how the figuration
of animalcules inspired anxiety, suspicion, and amusement. This research thus illuminates the culturally
embedded and contested nature of scientific knowledge and medical authority itself.